Climate Model Bias Correction - the Unfathomable Neural Network

Climate models are an imperfect representation of reality. We know that through a process called calibration-a procedure through which measurements are compared to climate model outputs. In the climate literature, a popular calibration method is called Bias Correction (BC). Its goal is to make accurate claims about future climate variables, such as the temperature. Similar efforts have been taken up in machine learning, which are mostly framed as prediction tasks.

Although these efforts are important, just making an accurate prediction is not sufficient for climatic variables. For example, we would not trust a climate model that states the average temperature in July will be 25 degrees with every second day being -25 or 75. Hence we want to perform two tasks: i) make a correction that matches measurements and ii) read an uncertainty estimate associated with that correction.

Matching measurements with model outputs and reading uncertainty estimates becomes even more important in light of the challenges we face to make predictions about the climate for a specific location in the mid-to long-term future. This complexity arises from the union of three main characteristics: i) data sparsity-climate model output data is limited and there is only one set of realizations from the actual climate, ii) the underlying physical laws (or inductive bias), and iii) the non-local, temporal and spatial dynamics.

For my PhD, I plan to expand upon my MRes thesis and focus on the development of a new Bias Correction framework that would match climate model outputs and real-world observations. As a second step, I aim to introduce a new method that would allow us to read aleatoric and epistemic uncertainty estimates associated with the bias correction. Both goals would be applied on the daily mean temperature for latitudes between 0 and 15 degrees North and the year 2050. Unlike current solutions, the new Bias Correction framework introduced in my MRes thesis addresses all the three main characteristics of climate model Bias Correction. The new Bias Correction framework, called the Unfathomable Neural Network (UNN), is a neural network with an attention mechanism, which dynamically weighs the current input and previous observations to produce a new output. This mechanism allows the UNN to address the non-local properties. Further, the UNN uses synthetic data to address the sparsity and the underlying physical laws of our climate. Based on the assumption that the relationship between any two models' simulations is the same as the relationship between any climate model and the observed world, we treat climate models as pseudo realities, and so can overcome the issue of sparsity. Lastly, the inclusion of physical laws is done through the use of climate model outputs. Testing the new framework through a series of experiments, I have found positive preliminary results that confirm a potential for further research.

Climate scientists are cognizant of the need for climate model Bias Corrections but have struggled to address all of the three main characteristics. The current bias correction methods are ad-hoc tools that use distribution shifts, such as mean and variance shifts. Distribution shifts aim to address the issue of data sparsity through a 'perfect sibling' framework which assumes that the relationship between pairs of models is of the same type as the relationship of any one model and the observational record. To address the complexity of the underlying physical laws and introduce inductive bias, distribution shifts capitalize on the outputs of climate models, in which the physical laws are encoded. However, distribution shifts fall short of addressing the third issue, that is the non-local relationship between climate model outputs and observations. Thus, its accuracy is likely to be diminished. Lastly, it also fails to read epistemic uncertainty because a mean shift is not a random variable, which is a must for epistemic uncertainty.